Cambridge Trusts: Regulation and function of the micro RNA miR-675

Technical abstract
RNA has recently been shown to have enormous gene regulatory capacity. Much of the genome is transcribed ('copied') into RNA, and a number of specific classes of non-coding (does not code for protein) RNAs have been defined. Amongst these are the micro RNAs, which are small RNAs that often bind in a complementary fashion to several protein coding RNAs and regulate their stability or translation into protein. We have discovered a new micro RNA, miR-675, which interestingly is produced by a well known non-coding and parentally imprinted RNA gene, H19. Imprinting is when one of the two copies of genes inherited from our parents silenced. We suspect that miR-675 may have an important role in the regulation of fetal growth, cell proliferation, and perhaps certain cancers. This student project takes developmental and genetic approaches to attempt to define the function of miR-675.